The Post-Brexit Status and Future of Northern Ireland

Northern Ireland has been pivotal to the process of the UK's withdrawal from the EU and will continue to be so in the negotiation of the future UK-EU relationship. A Fellowship on the UK in a Changing Europe on this subject in 2019-2022 will not only record and explain the impact of Brexit of Northern Ireland, but also the impact that Northern Ireland will inevitably have on post-Brexit landscape for the UK and EU itself.
Into a particularly febrile and dangerously uncertain environment, this Fellowship will allow us to reassert the invaluable role for non-partisan knowledge and rigorous evidence in political debate, providing a solid foundation for public understanding, policymaking and future planning.

The work programme of this Fellowship will be flexible enough to respond quickly to emerging or urgent issues but core activity will be constituted from two elements: (1) Knowledge exchange and public engagement and (2) Synthesis of existing research, with additional research as necessary.

To elaborate:
1. For knowledge exchange and public engagement, I will do four main things:
i) Be, in effect, 'on call' to meet need for media/public information requests
ii) Organise and host workshops/outreach events for the public and for stakeholders across various sectors, including outside Northern Ireland.
iii) Direct knowledge towards targeted policymaking and practitioner need, through various means
iv) Use media and innovative means to explain evidence and research.

2. For the synthesis of existing research, with additional research to keep up to date and to meet requirements for evidence as they emerge. I will work across five main themes:
i) Governance - NI's place in the UK and EU
ii) Policy Challenges in NI - learning from GB/ROI
iii) Border management at the Irish border
iv Public Opinion in NI
v) Brexit-impact in the Irish border region.

Between them, I will be able to produce research evidence and analysis that answers the key questions on the post-Brexit status and future of Northern Ireland. These questions connect to broad UK concerns (the Withdrawal Agreement; the UK constitution; the future UK-EU relationship; security) and to the Northern Ireland case for cross-cutting interests, such as public attitudes.

There is an incredibly timely and vital capacity in this Fellowship to mark a step-change in how social science research evidence connects to public debate and policy making. My contribution to this through the UKICE Fellowship will build on my high public profile and exemplary scholarly reputation with new opportunities to gather information, connect networks/experts/stakeholders and to use novel methods to disseminate evidence and quality analysis.

The Fellowship will involve productive connections between (a) key stakeholders from a wide range of areas directly connected to Brexit in Northern Ireland, e.g. traders, community workers, and (b) academics from different disciplines and various parts of the UK and Ireland.

The Fellowship will produce a high level of output, benefiting greatly from the opportunities for collaboration. These will be in four forms:
a)Scholarly publications:
A Monograph on the future Irish border (for instance OUP who published Leary's Unapproved Routes, 2016) and (co-)authored [with PDRA] journal articles (e.g. BJIPR & Intl.Pol.Sociology) containing record and analysis of the research of the Fellowship.

b) Responsive output:
Applying evidence and academic knowledge to key events, e.g. short briefings, newspaper pieces, blogs, and contributions to various forms of media (podcasts, radio, TV)

c) Transferable output:
This is to place information in a form that can easily be distributed widely and used by anyone. This takes various forms, from blogs, to twitter threads, to infograms.

d) Interactive output:
This takes the form of workshops, seminars, briefings, conferences in which research can be disseminated and gathered.

Potential impact
I will build the impact of this Fellowship on the strong foundations of the work I have already done in this area, the outreach I have already done, the networks I have formed and the relationships of trust that I have built.

First, the Fellowship will benefit actors across a range of issues in the public sector. This includes policymakers and officials from various departments (devolved, UK and Irish) and practitioners who have to implement policy. I have learned that impact in this area requires three things: giving the broader context to what civil servants are working on, joining them up with other relevant areas/officials, and presenting new evidence.

In terms of policymaking, I have a track record of engaging with officials (including at their request) in British government institutions (e.g. the Northern Ireland Office, Cabinet Office and HMRC), the EU (e.g. Taskforce 50), Ireland (e.g. Dept. of the Taoiseach, Dept of Foreign Affairs and Trade, Attorney General's Office), and devolved NI (e.g. Dept for the Economy, Dept of Infrastructure, Departmental Solicitors' Office), to name but a few. I also have delivered briefings and organised workshops for practitioners (inc. the Police Service of NI Senior Exec. Team) including cross-border and British-Irish dimensions (e.g. InterTrade Ireland). These relationships will form a basis for development.

Second, the civic sector. The civic sector is large and proactive in Northern Ireland; it plays a vital role in ensuring stability even in the middle of political uncertainty. There have been a few good projects on the civic sector and Brexit (e.g. the Human Rights Consortium) but the questions that arise from across this sector are pressing and need answering - this Fellowship can be used to compile and respond to such questions. I have close connections with a wide range of both large and small organisations in this sector, e.g. the Irish League of Credit Unions, Cooperation Ireland. Queen's University is committed to its Social Charter which means that it has a long tradition of positive relationships being built with voluntary organisations.

Thirdly, over the past year, the private sector has come to the fore in Northern Ireland in a way that hasn't been seen since the 1998 referendum and contributions from business leaders on the topic of Brexit have helped fill a gap left by the absence of devolution. I have good relationships of trust with professional associations and businesses, e.g. I addressed the annual AgendaNI conference for businesses.

Finally, public impact. I have a growing media profile in Northern Ireland and beyond, through my contributions in newspapers, online forums (e.g. Slugger O'Toole), radio and TV. This is a less measurable form of impact, but vitally important when it comes to bringing facts into public discourse. Connections with journalists and researchers in such as the BBC and ITV has also brought benefit in terms of informing them as to the relevant issues and questions to be asked.

The means of impact will be twofold:
i) producing evidence and data in useable, accessible form (including in response to needs and questions identified through public engagement), and ii) creating forums for conversation, information-sharing, and group analysis.
The Fellowship presents an exciting opportunity to work with others (e.g. The Detail and ARK team) to present this information in innovative forms and to have a wide dissemination through social and online media.

The forums for conversation and exchange will take a wide range of forms, e.g. public, closed, Chatham House, sector-specific and integrated. A good example of the latter is a forthcoming workshop I have organised in Queen's in which business leaders (e.g. CBI, IOD, NI Retail Consortium, Manufacturing NI) will meet with a visit from the Brexit taskforce of the central banks across the EU, with input from social scientists from Queen's and Ulster University.